Unravelling the associations between multi-modal brain connectivity, genetic factors and behaviours

Understanding the workings of the human brain is one of the most outstanding challenges of our time. In particular, determining factors that contribute to the individual signature of integrated cognitive function and eventually behavior is of genuine interest to neuroscience, but also of paramount importance for neurological applications; characterising the "normal" brain structure and function is key for characterizing abnormalities and approaching disease mechanisms. Non-invasive and in-vivo imaging can uniquely shed light to these questions. The project will use magnetic resonance imaging (MRI) to map brain connections and organisation and explore their associations with behavior and genetics.

More specifically, we will capitalise on advances and data offered by the cornerstone Human Connectome Project (HCP) (www.humanconnectome.org), for which the principal supervisor has been a major contributor. We will build and augment computational methodology for estimating connections and characterising their (micro)structure and functional relevance, through signal and image processing techniques. We will use modelling to identify latent multivariate associations between behaviour and brain organisation and explore heritability of connections to identify features that are strongly influenced by genetics. This would further allow the extraction of summary imaging-derived measures with certain contextual associations that could comprise potential markers for subsequently exploring pathology-induced abnormalities.